Visual navigation in mantis shrimp (Stomatopoda)

Central place foraging and path integration are two concepts well-established in ants (e.g. Reid et al. 2013; Freas, Narendra, and Cheng 2017; Heinze et al. 2018). Recent laboratory experiments have shown that stomatopods (i.e. mantis shrimp) also use path integration to quickly return to their home burrows following foraging excursions (Patel and Cronin 2020a, Patel and Cronin 2020b). Given the evolutionary relationships between crustaceans and insects, it can be expected that they share certain behaviours or sensory abilities. Researchers have even found that brain structures important for sensory integration and memory in insects are homologous in stomatopods (e.g. Thoen et al. 2017; Wolff et al. 2017). However, while sensory commonalities are known to exist between stomatopods and ants, such as the ability to use polarized skylight (e.g. Freas et al. 2017; Patel and Cronin 2020a), no detailed descriptions or long-term observations have been made concerning the navigation behaviours of mantis shrimp in their natural environments. My project will seek to understand the visual navigation of mantis shrimp by describing their natural behaviour, in order to design appropriate experiments focused on how their vision is used during navigation. The first part of my project is therefore an exploration of activity patterns and navigation behaviours in mantis shrimp in the field and lab. I am obtaining time-lapse video recordings, in which I manually annotate behaviours as well as automatically track the movements of the animals. My aims are to define naturally occurring stomatopod behaviours, towards an ethogram, and to describe the characteristics of excursion paths that stomatopods make through their habitats during foraging. The second part of my project will focus on how polarised light and other visual cues are involved in orientation and navigation. Firstly, I will design eye-tracking experiments in freely moving animals to elucidate differences in attention to objects of different polarisations and other visual characteristics. I will then incorporate these results into maze experiments to determine the relative importance of visual landmarks, egocentric/proprioceptive cues, and overhead polarisation patterns to the animals' navigation. The results of this project will clarify the relationship between foraging strategies that exists in two seemingly disparate organisms that live in completely different environments. Comparative lenses such as this promise to improve our understanding of ecological sensory biology and offer context for continuing evolutionary studies. Furthermore, my work will support and make possible future investigations of sensory integration in mantis shrimp. This project falls within the EPSRC Robotics research area.